FoodElastomerMaterials

Martec of Whitwell Ltd project engaging specialist knowledge of elastomer materials through the Innovation Voucher scheme of Innovate UK to help further develop their Marplug hygienic pig.